Development of a benchtop testing methodology for determining turbine blade vibration amplitude relative to input energy

The aim of this project is to develop a test methodology to measure the turbine blade's responsiveness as a function of input energy which will allow them to be ranked in terms of responsiveness.
The research will be focused on vibration excitation, measurement and analysis methods while the experimental part will also involve designing a test rig which will be able to be used to apply respective methods and develop the blade ranking process.